Microbial Communities in the Food Chain

Technical abstract
We will explore the chicken gut microbiome using culture-based and sequence-based approaches. We will document the microbial ecology of Salmonella and E. coli in the food chain to prime novel ecological and synthetic biology strategies for preventing the spread of pathogens and AMR.